Waste Water Heat Recovery System

A system to recover heat energy from heated waste water, (i.e. shower use) to preheat the mains water, so less energy is needed to heat the water for operational use.